University of Nottingham - Core Equipment Award

MALDI Mass Spectrometry is a technique that allows analysis of compounds and molecules that are difficult to analyse using other methods. These chemicals are key to a a range of research on both fundamental chemistry and in research to address societal challenges. Availability of MALDI analysis underpins research in these areas allowing rapid analysis and monitoring of chemical processes.

Potential impact
The impact from this equipment item will predominantly be through the impact and pathways to impact of the research that will be underpinned by MALDI analysis.
This will be ensured through a number of measures to ensure relevant communities are aware of the item and as necessary trained.
These trained users will then give further impact through future academic and industrial activities.